Proportionality in Punishment

I will examine whether we should prefer non-consequentialist theories of punishment over consequentialist ones on the grounds of punishment proportionality. Non-consequentialists often reject consequentialist theories by claiming that they allow disproportionate penalties. For this objection to be good, non-consequentialists have to provide a clear criteria to determine proportionality. My hypothesis is that all consequentialists share a common set of concerns about why punishment needs to be proportionate, despite their differences on the contents of proportionality, that would make them preferable for whoever shares those same concerns.